A real-time fluorescent assay of guanylyl cyclase activity

Technical abstract
Guanylyl cyclase is an enzyme that controls many physiological processes. Malfunction in guanylyl cyclase activity is implicated in a range of diseases, including hypertension, toxic shock, and neurodegenerative diseases such as stroke and Alzheimer's. It is therefore important to understand how guanylyl cyclase works, both in order to understand how the enzyme functions in healthy and pathological states and to develop drugs that can enhance or inhibit its activity. Current methods for measuring guanylyl cyclase activity are laborious and time-consuming. We have developed a new chemical indicator which gives a continuous read-out of enzyme activity without the need for further processing or additional reagents. In principle, this offers a very useful tool for probing the mechanism of activation of guanylyl cyclase at a molecular level of detail, as well as a means for rapidly and efficiently testing drugs that influence the enzyme. However, the current indicator has limitations that make it difficult to use in some experimental conditions, and we therefore plan to develop and refine the chemistry of the compound to circumvent these problems. If successful, the proposed research will result in a new tool that will accelerate the rate at which biological, pharmacological and pharmaceutical research into guanylyl cyclase can be carried out. We hope that this tool will increase the speed at which drugs are developed to treat the numerous disease states in which the enzyme is implicated.